Workshop: Levy Processes

This is an application for partial funding of a 5-day meeting in the are of Probability, specifically in Levy processes, to be held in Samos, Greece, in July 2019. The meeting will benefit the UK and international mathematical community by stimulating interactions between experts, beginning researchers and graduate students. The meeting is by invitation only and is the 9th in the series of triennial meetings on the topic of Levy processes. There are about 30 invited speakers from all over the world, and about 10 of them from the UK. The aim is to promote interactions, discuss recent developments, encourage young researchers and graduate students and, in particular, female academics and students.

The UK is recognized internationally as a leading country in the area of probability and there is a constant need to maintain this distinction. The topic of Levy processes has been at the forefront of research in probability theory and its applications, especially in view of the large number of areas that require these processes: finance, insurance, biology, engineering, communications, computer science, operational research, to name but a few. Levy processes include Brownian motion and the topics covered in the meeting include both theory and applications in all the aforementioned fields.

Preceding the workshop there will be a mini-course in order to introduce graduate students, young researchers as well as other interested participants in the topic. The main part of the meeting will consist of talks given by invited experts in their fields of research. Particular emphasis will be placed in inter-personal interactions, in promoting future collaborations and in discussing research problems.

Potential impact
The impacts of this workshop are numerous. Since there is a growing emphasis of stochastic methods in Levy processes, and since this topic is of interest and use in many applied sectors and the industry (such as finance, engineering, biology,
data science, statistics, physics, operational research), a major impact of the workshop will be to strengthen the links between theory and applications in these fields.

Another major impact is that this event will result in the strengthening of the research in the area of Levy processes within the UK and worldwide. A key feature of the workshop is that we bring together some of the top researchers from the UK and worldwide in order to present both theory and applications and in order to explain both the foundations and the recent developments in the field.
Thus, the workshop will impact the formation of new collaborations.

A third major impact is in the development of PhD students as well as young researchers at their early stages of their career.
We have decided to offer a school preceding the workshop: in order to facilitate the transfer of knowledge and expose newcomers
to the field to the main topics of the workshop.